Teesside University and Atomix Educational Trust KTP 24_25 R2

To drive educational innovation through the implementation of a Digital Strategy and Digital Transformation Toolkit which realises the vision to become a Digital Hub of Educational and Skills Excellence.